Active hyperspectral imaging for applications in the oil and gas industry

Health and safety implications as well as risk of environmental pollution have always been associated with the oil and gas industry. This project will investigate the potential of active, hyperspectral imaging technology to address some of these issues. M Squared Lasers has recently introduced this technology in the form of an optical parametric oscillator based hyperspectral imager operating in the mid infrared. This system has the potential to identify leaks in pipelines and at petrochemical, storage and refinery sites at 100s of meter stand-off distances. While the oil and gas industry has recognised the potential of this technology, further experimental studies are required to demonstrate the full potential of this technology and highlight any further improvements/alterations that are required to bring this novel technology to the market.